University of Bradford and Rakusen's Limited

To transform specialist knowledge in Big Data, Industrial Internet of Things (IIoT) and AI into an intelligent manufacturing dashboard, which models production, ingredient and supply chain components to produce consistent quality food products efficiently.